Utilising Semantically Meaningful Predictions in Motion Planning

Automated decision making is becoming widely used in applications ranging from automated driving, construction and video surveillance to even health-care. We are still far away from being able to fully replicate the fluidity and competence of human behaviour in these same settings. A key stumbling block is around interactions with a dynamic environment, e.g., when the environment includes other decision making agents.
In this work, we are interested in building machines that can move intelligently in dynamic environments by better utilising semantic information, such as room layouts and how this affects others' motion.
This requires a number of technical problems to be solved. The most important one is the need to predict others' future actions, i.e., intent. These predictions must be conditioned on what is observed in the environment, e.g., that a person may deviate from a straight-line path due to a visible obstacle. The second problem is to incorporate these predictions into a motion planning algorithm, to make decisions for one's own. We approach this problem through a combination of neural network based predictive models and reinforcement learning that utilises such models. This also enables further possibilities, such as to categorise types of motion and to detect anomalies.
The primary contributions of our work include:
- Improved predictive models that utilise environmental features and agent motion to predict future behaviour;
- Motion planning techniques that utilise such predictions, such as new model-based reinforcement learning algorithms;
- Behaviour classification and anomaly detection from video input.